Cultivating togetherness:The novel possibilities of probiotic agricultures

Research on Korean Natural Farming, a collection of innovative agroecological practices specifically microbes, as a means of agricultural regeneration. The aim is to explore the novel possibilities offered by such 'probiotic' practices, in terms of alternative futures, knowledge practices and politics, and multi-species relations. This inquiry will explore what work, if any, the practices are affected by, these situated ethico-onto-epistemological politics exploring the trails of the 'do-it-yourself' technologies and practices as they travel between cultures and across scales, from microbiopolitics to transnational knowledge politics.